Constraining the physics of the early Universe with the Simons Observatory

The Simons Observatory is a next generation Cosmic Microwave Background (CMB) telescope to be located in Chile. The Simons Observatory's primary goal is to detect a very specific pattern in the polarisation of the CMB radiation (termed "B-modes") which will provide a unique observational window into the very early Universe and physics at GUT-scale energies. As part of our group you will have the opportunity to get involved with this state-of-the-art CMB experiment in a number of areas including investigating the best scanning strategies to use when conducting the observations and developing sophisticated analysis techniques to extract the extremely faint B-mode signal from the experimental data.